Nanoplastics in the food chain: from food, to cells, to function

Globally, plastic production has doubled in the past 20 years to more than 460 million tonnes. With only ~9% of plastic
waste officially recycled, the remainder is either incinerated (19%) or buried in landfill (50%), leaving ~22% being illegally
disposed of in unregulated terrestrial burial sites, or aquatic environments. Once in the environment, these plastics
fragment into micro-plastics (MPs, <5mm) and nano-plastics (NPs, <1000nm). There is compelling evidence from our
oceans, seas, and rivers that these microscopic fragments of plastic waste accumulate in several species, some of which
have been found to cause disruption to hormonal systems, and even to changes in behaviour. In addition, plastics enter
the food chain including, potentially, humans. On dry land, there is evidence that NPs can also be taken up by plant roots,
and therefore again, potentially enter the human food chain. What is not clear, presently, is the extent to which these
NPs may be up-taken via transport from food, the distribution across the body system and organs, and the effects this
may have on our health.